Bus priority using GNSS

Edwards & Edwards Consultancy Ltd. are looking to expand into a new market by investigating the potential for GNSS-based bus priority traffic signalling technology. It is hoped that the added value gained from this project will help us to progress into this market.